How does the participation of Black Christian women in Sheffield Churches, influence their mental health outcomes?

The project will respond to the current Black mental health crisis; by specifically focusing on the
intersectional challenges encountered by Black Christian women, in Sheffield. By bridging the fields
of psychology, theology, and sociology; the project contributes to a holistic understanding of the

intricate interplay between spirituality, mental health, and misogynoir (an intersection of anti-
blackness, and sexism towards black women).